Relationship Between Conformal Prediction and Credal Probabilistic Reasoning

Credal Sets (CS) are instrumental for representing aleatoric and epistemic uncertainties (AU
and EU, resp.). The former refers to irreducible uncertainty, so in the presence of an excess
of AU, a model should abstain from producing a result and query for human help. EU instead
is reducible, and can be lessened on the basis of additional data.
Conformal Prediction is a very popular distribution-free uncertainty quantification technique
which provides prediction regions equipped with (user-defined) statistical guarantees. Credal
techniques, instead, are model-based. The goal of this project is to explore the relationship
existing between credal methods and Conformal Prediction. Is the modeling effort required
for CS rewarded with a prediction region that is narrower than the conformal one, while
enjoying the same guarantees? Studying this connection is also important because there is
still no way of disentangling between AU and EU in the conformal framework. Connecting
credal sets to conformal regions will fill this knowledge gap.
First steps on the path of relating CS and Conformal Prediction were made in [5,8]. In [5], the
authors showed that - in the case of "vanilla" full conformal prediction, based on the
exchangeability assumption - credal regions are wider than conformal regions when the
designer faces high uncertainty, while they are narrower when the uncertainty faced is low.
Hence, depending on the degree of ambiguity, the designer chooses either of the two
techniques. In [8], the authors showed that, in the case of ambiguous ground truth in split
conformal prediction, the plausibility regions derived in [9] are credal sets, and that more
efficient prediction regions (narrower than the conformal ones) can be derived from such
credal sets.
In this project, you will further the initial exploration in [5,8] to more general notions of
conformal prediction [6,7]. You will study in detail the empirical implications of your results